University of Northumbria at Newcastle and Extraspace Solutions (UK) Limited

To develop a high-rise steel modular building system with enhanced structural and energy performance and associated design rules, with a particular emphasis on connections, bracings and stability.